Cardiff University and Peter Evans & Associates Limited

To investigate how a computer based Collaborative Filtering system can be developed to offer self-serve investment options for retail investors, and to develop innovative, marketable software products based on the findings from this investigation.